PhD studentship to investigate the impact of outreach activities on the aspirations and career choices of school pupils

Advertised Research Area: I had been a teacher for over one year and during the interactions and communication with the students, I found out aftershool activities played an importand role on students' learning. When students visited the science museums, they tended to get a strong learning interest, which may affect their learning outcomes.